Intergenerational approach to understanding flood risk

The project aims to explore whether and how the priorities for CYP - and for the involvement of and raising awareness among CYP - have changed in the last 10 years now that the climate crisis is more prominent (UN General Comment 26, UNCRC). The study will seek to improve understanding of the effectiveness of education and decision making in the context of climate related flooding, and will lead to the identification of approaches for a fully intergenerational response, ensuring what CYP think is acted upon.

Methodology-wise, the project will be grounded in the new Climate Education Praxis mode, developed by Parsons (Parsons, 2024). It comprises creative participatory action research (PAR) methodologies and working with CYP (and intergenerational) communities to engage and co-create interventions on how climate and flood risk are shaping their futures. PAR data collection approaches will be developed with the CYP and the PhD researcher; and may include 360 digital technologies (cameras, models, drones and software's) to communicate and educate on flood hazard and risks, photo and video narratives, participatory mapping, as well as games and arts-based storytelling. Such approaches emphasise the importance of who the Participants are, and recognise that 1) CYP are a diverse group in terms of knowledge, skills, perceptions, age, ethnicity, socio-cultural background, etc.; 2) play is essential to involve all CYP; 3) the process, through play, is CYP-led and fosters ownership of the created solutions; and 4) that through an engaging and playful participatory process, CYP are empowered to design outcomes.